ReHousIn - Contextualized pathways to reduce housing inequalities in the green and digital transition

The project Reducing housing inequalities in the green and digital transition (ReHousIn) is committed to better understand the impacts
of recent crises on housing inequalities across different European regions, especially with regard to the implementation of the green
transition launched by the EU. The overall aim is to explore the mechanisms affecting the (re)production of housing inequalities under
recent crisis conditions, and the impacts of the EU induced green transition in different national contexts and along different degrees of
urbanisation. Based on a contextualized and comparative understanding of the mechanisms (re)producing housing inequalities, ReHousIn
inquiries into multi-level pathways and inclusive local housing initiatives to spark innovative EU, national and local policy solutions
towards inclusionary and quality housing, mitigating the possible negative impacts of the EU induced green transition. It conducts a
comparative, multi-level analysis in 9 European countries – Austria, France, Hungary, Italy, Norway, Poland, Spain, Switzerland, United
Kingdom – focusing on attractive metropolitan regions, middle-sized cities and rural areas by means of a mixed-method project design.
A quantitative data analysis on recent trends in housing inequalities and their relation to crises across different levels of urbanization
will provide the framework for 27 local cases studies in which the impact of multi-level trajectories of housing-system, welfare regimes
and environmental policy instrumentations on the (re)production of local housing inequalities and the emergence of inclusive housing
initiatives are analyzed. Based on this, ReHousIn compares mechanisms of differentiation feeding into policy labs, aiming to formulate
recommendations on how to tackle negative social externalities related the EU green transition at EU, national and local levels.